Big Data for Law

There are an estimated 50 million words in the statute book, with 100,000 words added or changed every month. Search engines and services like legislation.gov.uk have transformed access to legislation. No longer the preserve of legal professionals, law is accessed by a much wider group of people, the majority of whom are typically not legally trained or qualified. All users of legislation, from researchers in history, linguistics, lawyers, to a myriad of disciplines, are confronted by the volume of legislation, its piecemeal structure, frequent amendments, and the interaction of the statute book with common law and European law.

There is a problem. Researchers typically lack the raw data, the tools, and the methods to undertake research across the whole statute book. Arts and humanities researchers are constrained. Meanwhile, the combination of low cost cloud computing, open source software and new methods of data analysis - the enablers of the big data revolution - are transforming research in other fields.

Big data research is perfectly possible with legislation if only the basic ingredients - the data, the tools and some tried and trusted methods - were as readily available as the computing power and the storage. The vision for this project is to address that gap by providing a new Legislation Data Research Infrastructure at research.legislation.gov.uk. Specifically tailored to researchers' needs, it will consist of downloadable data, online tools for end-users; and open source tools for researchers to download, adapt and use. There has never been a better time for research into the architecture and content of law.

There are three main areas for research:

1.Understanding researchers' needs: to ensure the service is based on evidenced need, capabilities and limitations, putting big data technologies in the hands of non-technical researchers for the first time.

2.Deriving new open data from closed data: No one has all the data that arts and humanities researchers might find useful in a Legislation Data Research Infrastructure. For example, the potentially personally identifiable data about users and usage of legislation.gov.uk cannot be made available as open data but is perfect for processing using big data tools; eg to identify clusters in legislation or "recommendations" datasets of "people who read Act A or B also looked at Act Y or Z". The project will look at whether it is possible to create new open data sets from this type of closed data. An N-Grams dataset and appropriate user interface for legislation or related case law, for example, would contain sequences of words/phrases/statistics about their frequency of occurrence per document. N-Grams are useful for research in linguistics or history, and could also be used to provide a predictive text feature in a drafting tool for legislation.

3.Pattern language for legislation: We need new ways to model the architecture of the statute book if we are to study it using big data. The project will seek to learn from other disciplines, applying the concept of a 'pattern language' to legislation. Pattern languages have revolutionised software engineering over the last twenty years and have the potential to do the same for our understanding of legislation. A pattern language is simply a structured method of describing good design practices, providing a common vocabulary between users and specialists, framed around problems or issues, with a solution. Patterns are not created or invented - they are identified as 'good design' based on evidence about how useful and effective they are. Applied to legislation, this might lead to a common vocabulary between the users of legislation and legislative drafters, to identify more effective drafting practices and design solutions that effect good law. This could also enable a radically different approach to structuring teaching materials or guidance for legislators.

Potential impact
Legislators and policy makers
How: providing a new evidence base to understand how much legislation is currently in force, what legislation is used by people and what courts most often refer to; using the Pattern Language to start to better manage the statute book by viewing it as a networked system rather than separate texts, improving scrutiny of new legislation, benefitting from improvements made by drafters and by having a framework to assess good law. Opportunity to feed into a potential new Interpretation Act in the fifth session of this Parliament.

Drafters of legislation
How: providing evidence about what types of pattern in legislative drafting aids/impedes clarity; providing a model for the deeper understanding of the architecture and content of law; improved drafting guidance. Opportunity to feed into a project for a new browser-based drafting tool for legislation.

Wider public sector
How: Pattern Language provides a bridge between non-legally-trained professionals who currently struggle to understand a complicated, piecemeal, constantly changing statute book, or to understand how the UK statute book interacts with common and European law.

Legal profession and the judiciary
How: providing a clearer understanding of the substantive content of the law and new knowledge that can improve how new laws are made. The legal profession will benefit from an enhanced understanding of: the substantive interrelationships between distinct legislative enactments and their underlying provisions; the relationship between legislative output and judicial output; how the content of the statute book has developed over time and how this has affected the content of the common law; how legislation may be better framed to promote the objects of the legislation and minimise courts' need to interpret ambiguous legislation; how judicial activity affects legislative activity; and how legislation is actually being used.

Established commercial legal publishers
How: use the data outputs from the project to create new products and services. In the short term, legal publishers will be able to use LDRI outputs to add value to existing products eg applying taxonomy to legislation using machine learning, or optimising search relevance. for example to map the relationship between legislation and case law and to use this knowledge to produce new value added commercial/eductionl/academic products.

Other businesses
How: Commercial companies will also be able to download the tools and resources available through the LDRI and customise them, to support their own R&D, eg in high growth areas such as automated accountability systems in banking and finance. All businesses will benefit from reducing the burden of compliance and enabling efficiency savings in so far as the project facilitates good law and more effective regulation.

Start-ups
How: Opportunity to develop new and innovative products from new open data provided eg mobile apps (this has already happened with young entrepreneurs using legislation.gov.uk data).

Open data, big data and linked data communities
How: developing methods for creating new open data from closed data that can be applied to other content domains. By being an exemplar, collaborative open data project. Through the wider benefits identified, supporting the evidence base that shows the economic value and impact of open data policies.

General public
How: enhanced user experience when viewing legislation on legislation.gov.uk that better contextualizes the legislation; all citizens will benefit from more accessible legislation in so far as the project facilitates good law and better legislation.

Governments around the world
How: providing an exemplar that others can adapt for their own context, by providing leadership, developing and sharing new ideas that demonstrably lead to better legislation thereby supporting the rule of law.